Market Opportunities for E-MDF

Medium Density & High Density Fibreboard (MDF & HDF) are wood fibre based panels
used in construction & furniture. Manufacturers currently create wood grain effects by using
wood veneers & foil wrapping. Warwick Laser Systems have developed a laser process
(called E-MDF) allowing a wood grain finish to be etched onto the surface of MDF & HDF,
with the look & feel of real wood. No extra materials are required & the end product is a more
cost-effective alternative to solid wood. We have developed a process, which was previously
slow, to an operating speed that is commercially viable. Product manufacturers have
expressed a desire for this technology to be available commercially.
The commercial process will allow manufacturers to offer wider product ranges & the
marketplace a middle-market alternative to high-end solid wood & low-end existing MDF
products. Wood irregularities, such as splits, are non-existent thereby minimising wastage &
reducing landfill. Reliance on imported hardwood veneers are reduced as well as conserving
endangered wood species.
The current prototype process allows for approximately 180mm wide MDF pieces to be
processed. Greater investment would facilitate a technological modification allowing larger
pieces to be processed. Commercialisation will result in UK plc market benefit through
potential new manufacturing facilities, employment opportunities & environmental benefits.
Research leads us to believe the technology is not commercially available elsewhere. First
mover advantage for the UK could lead to export opportunities, such as licensing the
technology to global MDF players in China, Germany, Malaysia & the USA who all produce
significantly more MDF than the UK.
We aim to further engage with a wider range of manufacturers, specifiers & consumers in the
supply chain to assess demand, market size & projected capacities required. TSB funding is
essential for the expert market research required to justify commercialisation of the process.